The integration of Greenhouse Gas Removals (GGRs) in the UK ETS.

Integrating GGRs into the UK ETS presents both opportunities and challenges. While it offers a flexible mechanism for meeting net-zero targets, the success of GGR integration depends on the regulatory framework, market incentives, and the development of scalable GGR technologies. This research provides a foundation for policymakers to design a robust, fair, and efficient carbon market that supports the UK's transition to a net-zero economy.

This PhD investigates the potential impact and implications of integrating Greenhouse Gas Removals (GGRs) into the UK Emissions Trading Scheme (ETS) as a mechanism to meet the UK's ambitious net-zero emissions targets. GGRs, which involve the capture and storage of CO2 from the atmosphere, are gaining attention as essential tools for addressing hard-to-abate emissions and offsetting residual emissions.

The primary objective of this research is to assess how including GGRs in the UK ETS could influence carbon prices, market dynamics, and the behaviour of key stakeholders. This study aims to:

Analyse the economic impact of GGRs on the UK carbon market, including price fluctuations and the supply-demand balance of allowances and credits.
Explore the sectoral implications, particularly for industries that are highly carbon-intensive or face significant compliance costs.
Evaluate policy mechanisms, regulatory constraints, and market incentives that could facilitate the effective integration of GGRs into the UK ETS.
For carbon-intensive industries, the inclusion of GGRs may offer a cost-effective compliance pathway, reducing their reliance on costly abatement measures. However, this could also lead to competitive distortions, particularly for sectors with limited access to GGR technologies. This research highlights the importance of careful policy design to ensure that GGR integration supports the UK's long-term climate goals without undermining the integrity of the carbon market.